Exploring ankle joint and feet tapping neuromotor control for rehabilitation and exercising with virtual reality and robotics

Application to represent neuronal, muscular activations in 3D. Can be used for remote robot control
and to better understand which muscles are working for gripping objects. Can be extended for
different body parts. Neuronal activation can be analyzed to test which muscles are more important
in performing certain movements. Could be able to infer the kinematics of arm movement from
neuronal motor unit activation.
Add version with a squeezable handle to measure grip strength and for remote robot control.
Pressurize central balloon with pressure sensor feedback. Can be used to remotely grip objects and
simulate the resistance of certain objects on the robot's gripper measured from a pressure sensor.
Can also be used to measure patient grip strength and neuronal actuation.